A Spatial Biology Hub to accelerate the clinical impact of fundamental and translational research at UCL

The human body is made of trillions of cells organised in larger units called tissues. Tissues contain different types of cells with different functions such as maintaining structure or regulating physiological processes. Cells do not work alone but interact with their neighbours to maintain homeostasis. Therefore, in order to understand tissues in health and in disease, it is key to study cells in the context of their physical location. In this regard, measuring the molecular make up of single cells is already a challenging task, yet recent laboratory techniques have allowed us to investigate the entire set of messenger RNAs (mRNAs) in an individual cell. This technological breakthrough has had a tremendous impact on our understanding of the diversity and biology of cell types in the human body. Unfortunately, these approaches disrupt tissues and analyse cells in isolation, losing information about their original relative position. They are therefore coming short of providing a fully accurate picture of the functioning of complex tissues. Crucially, novel tools have very recently overcome this limitation, allowing to probe the near-full molecular make up of cells within intact tissues. This is a game-changer for the study of tissue biology and has attracted keen interest among scientists worldwide. With this proposal, we want to bring these new technologies to the whole of UCL as part of a new Spatial Biology Hub.

The requested equipment consists of a GeoMx Digital Spatial Profiler and a CosMx Spatial Molecular Imager. Both instruments complete the NanoString platform for spatial biology and are integrated through the AtoMx suite, which supports data analysis and sharing. GeoMx allows measuring the near-full set of mRNAs present in groups of cells from tissue sections. Cells are selected manually by the researcher based on specific cell-type markers and/or spatial location. GeoMx is a discovery tool meant to map the location in tissues of groups of cells sharing similar molecular make up or physiological state. However, it is not capable of informing on the state of single cells. CosMx can fill this gap as it detects a lesser number of mRNAs than the GeoMx but informs about the make-up of individual cells. CosMx is a validation tool to follow up and refine observations made on the GeoMx. The full power and flexibility of the NanoString solution can therefore only be achieved with a combination of both instruments. Last but not least, each instrument can detect dozens of proteins in tissue sections.

In order to serve the whole of UCL both instruments will be made available as part of a new Spatial Biology Hub (SBH). The SBH will be housed at the Royal Free campus in a new strategic multi-user facility and in close proximity to both research laboratories and the clinic. Users of the hub will be supported by several UCL facilities with expertise in histology, pathology, and next-generation sequencing. With this hub, we will bring UCL research in tissue biology to the next level and maximise its clinical impact by allowing basic and clinical researchers to innovate together.
Some examples of research areas in which spatial tools will further advance our research are: i) defining mechanisms of disease, therapeutic response, or resistance to therapy at single-cell resolution, including the role of the immune system or the effects of novel drugs; ii) identifying clinically relevant "spatially restricted" biomarkers; iii) improving our understanding of neurodegenerative diseases, aging or cancer initiation and progression; iv) evaluating novel materials for regenerative medicine and disease modelling; and v) improving our translational research by linking histology and molecular profiling, among others.

Technical abstract
Human cells do not work in isolation but form complex ecosystems called tissues. Tissues are heterogeneous, containing distinct cell types with their own function and biology, which interact with other cells and their environment. Thus, understanding complex tissues requires defining the molecular identity of cells in the context of their spatial arrangement. Recent genomic techniques allow to define transcriptomes of individual cells. However, these approaches are destructive and cannot inform on the precise location of cells within tissues. Probe-based imaging is well suited to analyse specific mRNA levels in individual cells from tissue sections. However, these approaches are low-throughput and limited to study tissue complexity. Crucially, novel tools have overcome both limitations bringing the power of genome-wide approaches to the study of whole tissues. The equipment requested consists of a GeoMx Digital Spatial Profiler and a CosMx Spatial Molecular Imager. Together they complete the NanoString platform for spatial biology, connected by the AtoMx bioinformatics suite for data analysis. GeoMx allows sequencing transcriptomes of groups of cells from tissue sections selected based on protein markers and/or spatial location. GeoMx is a discovery tool providing transcriptome-wide data but with limited information on individual cells. CosMx, with probe hybridisation and imaging, fills this gap by detecting up to 1,000 mRNAs and dozens of proteins at single-cell resolution. CosMx is a validation and follow-up tool to screens performed on GeoMx, hence, our request for the complete NanoString spatial solution. The instruments will be made available to all at UCL as part of a new multi-user Spatial Biology Hub. The Hub will be housed in the clinical setting at the Royal Free campus, with direct access to histology and pathology. It will expedite the clinical impact of our fundamental and translational research, with basic and clinical researchers innovating together.